Birmingham City University and The Jericho Foundation KTP 24_25 R2

To embed new product development processes and an entrepreneurial culture to help a social enterprise raise increased funds to assist more unemployed beneficiaries into work.